Support App for final year nurses and doctors and returning retirees for in-situ training

This project creates a new mobile app that supports final year student nurses and doctors and returning retiree doctors and nurses with micro-learning content delivered by their local university medical and nursing school. This supports those volunteers supporting the NHS with important training resources directly onto their mobile phones and tablets, linked to the established university eportfolio systems. The student's eportfolio is also available within the app to enable experienced healthcare professionals view and understand the current progress, competency and experience of the trainee.